FEA of the Rotite System

A study using Industry professionals and detailed engineering analysis to highlight the strengths of the rotite system . The study also hopes to analyse the cross sectional profiles of the system for material, manufacturing and end use optimisation.